Low-cost micro-photogrammetry pipeline for game-ready 3D asset creation

It is currently a costly process to scan small-scale objects to produce virtual 3D models in a videogame-ready state. Brain and Nerd's micro-photogrammetry system will bridge the commercial gap between expensive industrial micro 3D scanning rigs, which don't produce game-ready assets, and casual phone-based 3D scanning technology that cannot cope with small objects at all and don't preserve detailed texture quality. We plan to create a service for the creation of real-scale, game-ready 3D models based on items between 5-75mm - no existing 3D scanning solution does this.